Development of Smart Balance Active (SBA) to increase rehabilitation dose and experience for people living with stroke

People living with stroke are at significant risk from falling. They are twice as likely to fall than general populations (Rolelofs,2023). They are four times more likely to experience fractures (Kapral,2017).

Regular physical rehabilitation reduces risk of falls by improving strength, balance and coordination. It builds confidence, independence and makes another stroke less likely. It eases strain on the NHS by reducing falls and strokes.

The Stroke association estimate that just 13% of the 1.3 million people living with stroke, receive enough rehabilitation. The NHS simply does not have enough specialist staff to give good rehabilitation programs to everyone living with stroke. Left alone, most people do not know how to manage their own rehabilitation.

We've worked closely with patients, families, carers and clinicians to help people living with stroke to:

* Achieve and enjoy their rehabilitation.
* Feel fulfilled with progress.
* Build friendships with peers.
* Take back control of their mobility.

We've developed a device called "Smart Balance Active", which makes the right exercises more fun whilst also building your confidence. It uses a frame to support you, and encourage good posture. It has sensors to show your movements on a screen in front of you. These work together to turn exercises into games, meaning you can feel and see your progress. This information helps therapists to visit patients when they need help, and instructors to deliver the right exercises without always needing to be there.

Smart Balance Active already makes repetitive exercise more fun. In this project, we'll improve the support it gives to people living with stroke. Then we'll study whether it might enhance NHS stroke community services and local physical activity referral schemes. If it works, it'll prevent more falls and repeat strokes, reducing pressures on the NHS and paying for itself in the process. We'll use interviews, workshops and questionnaires to explore the experience of both patients and their instructors. A patient representative is part of our team. They make sure every part of the project is patient friendly.

We'll give the device to patients referred to relevant exercise programs. After learning how to use the device, they will use it within their exercise program. Patients will still receive their regular care but this will also include prescribed exercises on the device.

This study will tell us how satisfying, safe, and effective each experience was. We'll present the results at an interest day with Sheffield Hallam University.